How bugs in the gut affect ageing - using machine learning and networks to increase healthy lifespan

Ageing is a significant event in the general population not only due to the increasing proportion of elderly but also the prevalence of various age-associated disorders. Hence, it is essential to understand the mechanisms which either drive or slow down the ageing process. From a prognostic perspective, there exist very few tools which could predict beforehand the onset of ageing. Alterations in the gut microbiome have been observed in aged individuals compared to those displaying no ageing onset.

Machine Learning is a novel area of Artificial Intelligence wherein computers are allowed to learn rapidly from large datasets to discover the underlying complex patterns and signatures with minimal human interference. By combining systems biology approaches which capture the effects of the gut microbiota on host processes, the project aims to discover mechanistic explanations from the underlying hidden patterns identified by machine learning in metagenomic datasets from aged and healthy subjects.